Ulster University and Carecall (NI) Limited KTP 24_25 R2

To develop 'MINDSET', a novel software product that maximises the use of existing mental wellbeing service data and uses digital algorithms to help manage and continuously quality-assure services as well as provide insights to improve the client experience and efficacy in a mental wellbeing organisation